Development of a novel, cost-effective, platform-based cell-sorting solution superior to current best-in-class

Founded by Dr Chris Wood (Associate Professor of High-Frequency and Mesoscopic Electronics), Christoph Wälti (Professor of Bionanotechnology) and Jennifer Kirkham (Professor of Oral Biology), Cell Lane (CL) is a growing UK-based SME specialising in cell-separation technologies to support next generation, regenerative cell therapies. Current cell-separation technologies are either inefficient, costly or introduce impurities, thereby slowing the advancement of cell therapies to treat a range of injuries and disease including cancer, Parkinson's disease, diabetes and stroke. CL aims to provide a novel, cost-effective, platform-based, cell-sorting solution superior to current best-in-class technologies. CL proposes a year-5 post-project revenue of £4.6M--6.2M.